Solar2Wave: Design of Floating Solar Farms to Overcome Tough Ocean Waves

Indonesia has a population of approximately 273m, of which 1.5m still lack access to the energy grid. These people live on remote islands, relying on diesel power generation that is expensive and unreliable.

The Solar2Wave project will carry out a floating photovoltaic (FPV)-based innovation to solve the energy-access issue of Indonesia's remote islands. An FPV farm is fully scalable, as it consists of small individual solar panels. Different sizes of FPV farms can be placed along the coastal line of an island and connected to residents. In particular, the Solar2Wave innovation can ensure that FPV panels remain intact from incident ocean waves, and thus provide a sustainable solution.

By providing energy access to Indonesia's remote islands, Solar2Wave will bring improvements to the economy, working conditions, education, health services, and hazard resilience. This will be demonstrated through a case study based on a representative island.

Following the present feasibility study, Solar2Wave will show the potential to be placed for ~6000 islands of Indonesia with residents. The innovation will make FPV an appealing solution to replace the country's current 88% electricity using fossil fuels. We can foresee a long-term development of FPV in Indonesia. The UK and Indonesia will benefit each other from the associated businesses. The enormous FPV market in Indonesia can be a golden opportunity for these two countries to establish joint corporations, and conduct extended trade as well as cultural and educational engagements.

Eventually, Solar2Wave will be boosting the world's trend of extrapolating FPV from lakes to seas. The project will help us achieve the Net-Zero goal and mitigate climate change.